Retrofittable Propulsion System for Electric Vessels with Hydrogen Range Extender.

The maritime sector is one of UK's biggest industries, supporting almost £46.1bn in Gross Value Added and more than one-million jobs. Shipping is the largest sub-sector and accounts for over **3% of the world's emissions**. The UK-SHORE estimates that reducing shipping emission **directly create 15,200 jobs and a further 58,400 jobs throughout the supply chain (73,600 total)** in the UK. **RESTORE** (Retrofittable Propulsion System for Electric Vessel with Hydrogen Range Extender) endeavors to tap into these opportunities to create new technology and market that contribute to faster emissions reduction and employment. Consequently, this collaborative demonstration project will develop, test and deploy an innovative propulsion unit using combined battery and hydrogen internal combustion engine on a UK certified Crew Transfer Vessel (CTV), The Princess Royal to achieve Net Zero Emissions (NZE).

RESTORE will extend the operational CTV's range using scalable powering and propulsion technologies to mitigate GHG emissions at low cost. This demonstration project bring patented UK innovations that include:

(1) **new battery** powering system with reduced sized (~20%) that can detect and isolate defective battery cell, prevent thermal runaway and shutdown to improve performance and safety.

(2) **a proven electrolyser and compressor technology** that produces green hydrogen at 70-80% lower cost than current price, which will be used to extend the battery range through an onboard hydrogen engine.

(3) **innovative hybrid hydrogen internal combustion** engine with energy management system that maximises the efficiency of hydrogen combustion and can use other clean gas fuels if hydrogen is not available to recharge the battery on board vessel.

(4) a **new propeller that serves as standalone propulsion unit** (without altering existing propulsion system) to improve propulsive efficiency and reduce noise.

Demonstrations to showcase emission reduction and market viability will be conducted over 40-days from **Port of Blyth** to **EDF offshore wind farms in Northeast England.**

Outcomes of the project will include delivery of scalable and market ready Retrofittable Propulsion Technology, lifecycle emissions reduction and positive economic impacts in the offshore wind farm sector and beyond.

This provides understanding of barriers to full market adoption and recommend solutions to identified UK supply chain opportunities and challenges.

The project will disseminate outcomes to stakeholders and wider industry on key issues including time and cost for retrofitting, human elements, and IMO regulations i.e., CII, EEDI, and knowledge sharing with clean maritime.